ISABET: Integrated Solar And BioEnergy Technology for electricity supply in Nigeria.

In this project, we will integrate of 2 well-established technologies (solar photovoltaic power and biomethane from biodigestion of waste biomass) to create a 24 hours all-weather electricity supply microgrid that will tackle the colossal lack of access to energy in Nigeria. Also, we will conduct a market analysis and develop a business plan for the viable and affordable deployment of the project outcome and for future scale-up beyond the project.

With an average of <6hrs/day of electricity supply in Amosun village (same across Nigeria), our contribution to increasing the supply of electricity means that domestic and commercial consumers can save an estimated $14 billion/year used to power 14 GW of small-scale diesel and petrol generating sets. Furthermore, our waste-to-energy anaerobic digestion system will help to process food and agricultural waste that will otherwise pollute the environment, into clean renewable energy (24hrs) for \>10,000 traders and residence.

By performing initial socio-economic appraisal, we will access the affordability of potential end-users and the viability of the ISABET energy platform. We will leverage on the intrinsic waste-to-energy approach of the ISABET system to match the affordability of Nigerians. The implementation of a smart microgrid allows us to accurately measure loading and generation capacity of ISABET and to effectively plan for expansion into neighbouring communities. We will engage with local and national stakeholders to ensure buy-in and share outcomes from the project to improve energy policy in Nigeria.

The use of biomethane as an alternative to gasoil is expected to improve local air quality, with regards to NOx and particulate matter. We will reduce Nigeria's dependence on highly polluting diesel and petrol powered electricity generators. By generating electricity with solar power instead of fossil fuels, we can dramatically reduce greenhouse gas emissions, particularly carbon dioxide (CO2).

Our stakeholders and community engagement (workshops, social media, and flyers) will increase environmental awareness and prompt end-users to be more resource efficient in other parts of their daily life. Reliable electricity supply from the ISABET system will improved street and community lighting which will enhance security in Amosun village. By increasing the productivity and profitability, traders and residence (particularly women) will be able to improve the quality and quantity of food in the homes with positive impact on the general health and well-being of people.